Computer Aided Diagnostic System for Cardiovascular Disease

My current PhD research topic is focused on creating a decision support system for radiologists that can facilitate the diagnostic process without the need for labeled data. Our aim is to use past radiological exams (in various modalities, including X-rays and MRI) and their corresponding reports (created by clinicians as part of the normal protocol within a hospital)and develop a learning framework that can learn the correspondence between the image regions and parts of the report and be able to automate the process of generating these reports.